Exploring new mediators for decoupled electrolysis and chemical conversions

The project will explore various solution phase mediators for the production of hydrogen from water by decoupled electrolysis, including examination of the rate of hydrogen production per mg of catalyst from the reduced mediator and exploration of the electrochemical reduction of the mediator. Techniques employed will include cyclic voltammetry, bulk electrolysis and gas chromatography. Examination of the electrodes and mediator will be undertaken by NMR, PXRD, SEM/EDX and XPS as appropriate. The use of the reduced mediator as a hydrogenation reagent for chemical conversions will also be explored."